Commander

Painter Consulting Ltd has invented 'Commander', an innovative new board game aimed at a potential global market of adults & children aged 11+. Technical assistance was required in order to asses and understand how to retain a comparable game play experience and IP in a PC version.